The University of Brighton and Bennamann Limited KTP 21_22 R5

This KTP will expand production of carbon negative biomethane from dairy slurry lagoons to new waste streams, transferring key knowledge to enable assessment and development of biogas refining technology.